FastEDR Expansion: Enhancing aerospace Asset Dependability (FEEAD)

The FEEAD project, led by Scintam Engineering Ltd, aims to revolutionise aerospace engine maintenance by developing an innovative solution for the removal of seized fasteners in gas turbine engines. This challenge has long plagued the Maintenance, Repair, and Overhaul (MRO) sector, leading to significant downtime, increased costs, and potential damage to high-value components.

At the heart of this project is the adaptation and enhancement of Electrical Discharge Machining (EDM) technology for aerospace applications. EDM, traditionally used in precision manufacturing, offers a non-contact method of material removal that minimises the risk of damage to surrounding components. The FastEDR system applies this technology to the intricate task of removing seized fasteners within complex engine assemblies.

The project will focus on three key innovations:

1. Adaptive Fixturing System: A modular fixturing solution will be developed to accommodate various engine types and geometries.
2. Advanced Alignment Verification: Integrating computer vision technology, the project will create a real-time alignment verification system. This will enhance accuracy and reduce reliance on operator skill, opening up complex operations to a wider range of the aerospace technician workforce.
3. Optimised EDM Parameters: The project will involve extensive research to optimise EDM parameters specifically for aerospace materials and conditions, ensuring efficient, safe, and accurate fastener removal across different engine types.

These innovations aim to boost efficiency in the MRO sector by:

- Reducing fastener removal time from over 8 hours to just 6 minutes

- Minimising the risk of damage to high-value engine components

- Decreasing engine downtime and associated costs for airlines and MRO providers

- Enhancing safety for maintenance technicians

- Reducing waste and contributing to more sustainable MRO practices

The FEEAD project aligns with the aerospace industry goals of increasing efficiency, reducing environmental impact, and enhancing safety. Successful completion of this project will position the UK at the forefront of aerospace MRO tooling technology, delivering substantial economic benefits through improved MRO efficiency and potential export opportunities. Moreover, by extending the life of engine components and reducing waste, the project contributes to the industry's sustainability objectives.

This innovative approach to engine maintenance demonstrates the UK's continued leadership in advanced engineering and aerospace technology.